Ion Beam Analysis - Surrey

Ion Beam Analysis of thin silicon nitride membranes with nanometre scale thickness to provide detailed quantitative and traceable measurements of stoichiometry, density and other parameters.